Scale up of a novel effluent treatment system for the reuse of process water

Arvia Technology has developed an award winning technology for the destruction of organics in water and wastewater using a patented adsorbent material, Nyex®. It has been recognised as innovative and sustainable by awards from various professional organisations (IChemE, IET, RSC etc). The aim of this project is to investigate the properties of the process for the treatment and reuse of industrial process water, specifically the recovery of water from pulp and papermills for internal reuse. To date the technology has been proven at small scale, but to enter the market for industrial effluent recycling it is essential to prove the technology at a large scale. Demonstration of the components for a large scale and their incorporation into a 500m3/d unit is proposed to prove the process at a level suitable for introduction to this market. The pulp and paper industry has been chosen as it is a major user of water and UPM is keenly looking for technologies that will reduce the water footprint.